Digital Building Heritage

This proposal focuses on publicizing and brokering partnerships between De Montfort University Researchers and community heritage groups concerned with historic buildings and their related artifacts in the use of appropriate digital methodologies and technologies for meeting the needs of these groups. The digital trechnologies and techniques available at De Montfort University range from detailed surveying and recoding of historic buildings and structures to 3D laser scanning, virtual reality simulation, 3D printing, web-design, mobile and locative computing applications development and visitor display design amongst others. The project will have a public presence based around a high quality website linking community groups and De Montfort University researchers and in conjunction with a one-day conference for the establishment of collaborative partnerships and two follow on workshops it will act as a best-practice vehicle for discussions on planned, larger research collaborations and bids.

Potential impact
Not applicable / required at this stage.